My Smart Locks

The project 'My Smart Locks' aims at developing a unique locking system for your doors that will ensure your safety and convenience. In this system you can lock/unlock many doors through your smartphone application. Don't worry if you loose your door keys that can be potentially copied and misused by others. You can change the password of keys in seconds. You do not need to carry separate keys for different locks. Don't worry about managing different keys. All your keys are on your mobile phone which you carry anyways. Next time if someone needs to deliver anything at your home, just send them a temporary password of 'My Smart Lock' and they will be able to unlock it even if you are not home. You can also share your guest passwords with guests who are going to visit you. Successful commercialization of the product will create many job opportunities in the UK. Innovation Voucher awarded by Innovate UK will help in the commercial success and business development of My Smart Locks.